POWERDRIVE: Novel POWER moDule aRchItecture for cost effeciVE PEMD manufacture

Dycotec Materials and the Compound Semiconductor Applications Catapult will prototype and demonstrate reduced cost and high performance power module architectures using additive processes.